Artificial Intelligence Powered Computer Aided Design Platform for Design and 3D Printing of Patient Specific Implants

Artificial intelligence powered computer aided design (CAD) platform for design and 3D printing of patient specific orthopaedic implants. Technology that would bring disruptive innovation in the medical industry by changing conventional design and manufacturing process of medical implants. The software platform will be powered by state-of-the-art machine learning algorithm for automatic segmentation and model generation. An integrated design platform would allow the user to internally convent the segmented model into a solid model. The platform will have all the necessary CAD features needed for design of new patient specific implant from the internally converted solid model and then directly export it to 3D printing machine.